Peekaboo - Streaming & Networking platform

Peekaboo's vision with the streaming and networking platform is to be a catalyst for empowering early-stage filmmakers to swiftly monetise their productions, expediting return on investment. We look beyond conventional content distribution, with a dynamic approach that considers creative clients and subscribers as collaborators, to address a crucial distribution gap in the market. Peekaboo strives to become a movement dedicated to the art of inclusive visual storytelling, in the UK creative industry.

Envisaging itself as a versatile screening platform, Peekaboo offers transparent pay-per-view options, subscription packages and networking opportunities lead by media interactions. Peekaboo's multidisciplinary team have a proven track records in films, digital platforms and festivals. With a strong passion and commitment to support early-stage filmmakers.

Peekaboo represents an idea on the verge of transforming the already booming video on demand industry. Our goal is to be the go-to platform for networking and distribution, fostering a creative haven where early stage independent filmmakers find not just a transparent distribution platform but a company dedicated to amplifying inclusive narratives. In embracing this vision and addressing a distribution gap. Peekaboo emerges as a powerful streaming and networking platform unlike any other in the market.